ReVentas - Delivering A New Advanced Plastic Recycling Plant in Teesside

ReVentas see plastic waste as a valuable resource that has yet to be harnessed until now.

Currently only a small percentage of post-consumer and post-industrial plastics are recycled typically into low value applications. However, the vast majority of waste is still landfilled or incinerated with the valuable Polyethylene and Polypropylene contained inside lost from the circular economy.

Our technology changes that by taking this material at scale, separating, purifying and tuning the Polyethylene and Polypropylene to deliver a unique virgin-like resin designed for its end application.

This is an entirely new way to extract value from waste plastics and enable it to be used in vastly more applications including food packaging, films and consumer products solving the problem of single use plastic once and for all.

This project will complete the Front End Engineering Designs (FEED) necessary for scaling this technology from pilot scale to a 10ktonne plant, capable of taking post-consumer plastic waste and turning it into a virgin like replacement, in a process which will disruptively change recycling.

The project will result in a new, high skilled jobs in the Tees Valley, while helping the plastic recycling and virgin plastic production taking place become circular and making Tees Valley a world leader in renewable technology.